Democratise access to AI governance through bringing responsible AI platform providers together and enabling access to SMEs

Enzai has built a responsible AI platform which allows users to understand and manage the risks that come with AI, through policy and governance controls. The company is seeking to form a consortium in order to democratise access to its world-leading AI governance and risk management platform.

The company has gained significant initial traction with early enterprise adopters and has identified a number of ways in which its technology can be brought to more in the ecosystem. For example, Enzai's technology could be integrated into other responsible AI tools, such as monitoring or explainability tools. If successful, these integrations would lead directly to safer and more secure AI. The UK has the opportunity to take the lead globally in this space and by democratising access to best-in-class governance in this way, this project represents an opportunity for Enzai to continue to expand on its early lead in this space.

The project will come with the following deliverables, which will benefit both the responsible AI ecosystem in the UK and Enzai's core business offering:

1. the forming and commitment of a consortium made up of Enzai, at least 2 SME end-users of our governance solution, one research organisation and one large organisation; and
2. a technical report which: (a) evaluates the suitability of system architectures, specifications and implementation methodologies; and (b) outlines the approach the consortium intends to take to implement phase II.

On completion of phase I of the project, Enzai intends to commercialise this feasibility research by working closely with consortium partners to build and test product integrations.